Nature's Inspiration for the Sustainable Synthesis of Cyclic Targets.

The Diels-Alder reaction is a powerful synthetic tool capable of forming a cyclohexene ring with up to 4 new stereocentres making it of significant value to organic chemists. When controlled thermally, high temperatures are often required, and several products can form leading to low yields and poor efficiencies. Fortunately, nature also utilises this transformation. Several enzymes exist that are capable of selectively catalysing [4+2] cycloadditions efficiently under mild and 'greener' conditions. AbyU is the enzyme responsible for catalysing the Diels-Alder reaction in the biosynthetic pathway of abyssomicin C and previous work has investigated the ability of the enzyme to catalyse other cyclisations including intermolecular examples. Further examples of such 'Diels-Alderases' exist, including the proposed unusual 'hetero-Diels-Alderase' activity observed in the tetronomycin family of natural products. The aim of this project is to explore the activity of Diels-Alderases found in nature, with a particular focus on hetero-Diels-Alderases. The biosynthetic pathway of tetronomycin has not been fully elucidated but, once identified, further exploration of the scope and application of these biocatalysts to tetronomycin precursors and analogues will be conducted, including intermolecular variants, leading to the implementation of the enzymes in modern synthetic technologies such as flow chemistry.